Biological pathogen removal for drinking water

This project will develop fundamental science about pathogen removal mechanisms within water treatment biofilms and seek to enhance or improve this process. The project is a unique opportunity to study applied microbiology of drinking water biofilms and aims to: 1) Further develop a multi-parameter viability assessment of pathogen biodegradation with drinking water biofilms. 2) Determine the impact of different meiofauna on the pathogen biodegradation rates using pure culture ingestion experiments and assessed using image cytometry and RNA sequencing.